Longing To Belong: An Investigation Into The Potential For Alternative Storytelling Techniques, In Particular From The Middle East, To Challenge Narra

Longing To Belong: An Investigation Into The Potential For Alternative Storytelling Techniques, In Particular From The Middle East, To Challenge Narrative Imperialism In The Contemporary British Novel Through Practice Research.